In Vivo Investigation and Modulation of Nose-to-Brain Drug Delivery and Clearance Mechanisms with Applications in Alzheimer's Disease

Delivering treatments to the brain remains highly challenging as the majority of systemic drugs cannot pass the blood-brain barrier. The nasal mucosa offers a unique site for drug delivery by providing an accessible connection between the exterior environment and the central nervous system which can be exploited for drug delivery. For effective nasal drug delivery, several factors need consideration including properties of the drug, delivery method, membrane permeability and viscosity of the formulation.
This project will use multimodal in vivo imaging to serially track formulation delivery to the nasal cavity and subsequent drug release and activity in the brains of mice. By incorporating combinations of contrast agents for MRI, PET, CT and fluorescence imaging, formulation and delivery will be optimized, activity quantified, and uptake and clearance mechanisms interrogated via manipulation of aquaporin channels. Comparison of delivery using liposome, lipid/polymer nanoparticle and nanoemulsion formulations loaded with Memantine or Donepezil will be undertaken. Lead products will then be evaluated in the P301S mouse model of tau pathology, with functional outcomes evaluated using MRI, behavioural testing, histology and molecular biology.
This work will generate a transferable platform for evaluating nasal drug delivery systems as well as testing the efficacy of nasal drug delivery for Alzheimer's disease.